Newcastle University and Orchard Information Systems Limited

To develop a data analytical capability to enable the development of software solutions to better predict arrears, repairs, empty properties (voids) and other issues in relation to social housing.